Newtonian Toolbox

We are developing an innovative solution that will revolutionise the way we create immersive experiences, leveraging the latest in depth sensing and motion tracking technologies. Our toolset will allow us to quickly and efficiently create complex, interactive 3D environments, with stunning visuals and captivating soundscapes. Our solution is fast and highly adaptable, allowing us to quickly iterate on our designs and make use of the latest technologies as they become available. This toolset will help us create truly immersive experiences that will captivate and engage our customers.